Misconceptions of Observality structures

Often we do not fully understand the environment in which we interact and make decisions. For example, in many situations, we misperceive what the people we interact with have observed and how they interact with each other. Consider the newspaper industry.